Cloud-based consumer account management services to support Indian mini-grid developments

SteamaCo's smart metering technology enables utilities to sell energy anywhere on the planet. We provide demand-side automation features, based on edge computing, cloud software and machine-to-machine communications technologies, which automate utility operations in real-time. SteamaCo offers the world's most data-efficient smart meter. This helps utilities operate reliably and cost-effectively, even when connectivity is scarce. Cutting-edge network architecture and multiple robust connectivity management technologies offer reliable operations even in low-connectivity environments.

Tariff discovery is often key to a utility's economic performance, and from the consumer's perspective, convenient, reliable payments are essential to trust and adoption of utility services. SteamaCo's wide range of payment integrations and tariffs, coupled with an indelible cloud accounting ledger, work together to simplify and automate payment collection, no matter what. SteamaCo enables transactions even when banking services are not available. Utilities are exposed to several forms of potential lost revenue, including meter bypass, payment disputes and negative payment balances. SteamaCo offers multiple loss-protection functionality, including bypass detection, tamper-proofing, edge computing and an indelible accounting ledger.

SteamaCo currently serves customers in sub-Saharan Africa. This project enables us to partner with Smart Power India to develop a route to providing support services to Indian mini-grid projects.